The University of Birmingham and Strip Tinning Limited

To develop a lead free solder system which can be manufactured with electrical connector 'T pieces' used in heated automotive glass windscreens.